DIATOMIC (Digital InnovAtion TransfOrMatIve Change)

This project is led by Connected Places Catapult, and partnered by local universities, Birmingham City Council and the Birmingham Chambers of Commerce and Industry. It builds on existing projects, such as 'CREME', 'Unlocking Social and Economic Innovation Together' and 'Digital Innovation in Public Sector'. Subcontractors will include West Midlands Growth Company and The Business of Cities.

Our project, DIATOMIC (Digital InnovAtion TransfOrMatIve Change), is an interdisciplinary cross-cutting framework for building the innovation capability and capacity to drive growth and prosperity locally, and enhance the reputation of the West Midlands globally.

The components include:

* a digital twin to drive data
* innovation in procurement to drive city challenges to SMEs
* enabling new solutions around Health Tech / Clean Tech and Med Tech with an inclusive innovation network to ensure all people organisations and communities can contribute and take part in these challenges
* a global innovation twin, pairing cities and investors to invest in the region.

Our objectives are to address the region's challenges and deliver outcomes that:

* Leverage the data economy
* Double the spend with the social economy
* Embed entrepreneurial into the fabric of society
* Create international trade
* Generate bilateral innovative solutions that respond to local and global challenges

The target and scope of the initial pilot is East Birmingham, to level up the area. This is a **_deliberate decision_**, as it ensures that DIATOMIC **_will deliver impact and value for money over the two-year period_**, establishing the required local networks, frameworks and cultivating know-how to scale-up learning across the West Midlands and nationally. It will power the emergence of new companies in the **_Clean Tech / Med Tech and Health Tech_** sectors. Home to Tylsley Energy Park and the hospital, both are key assets with data already held for this area. These anchor institutions offer opportunities for significant procurement challenges where SMEs can respond, and a place for investment.

All solutions will be **_procured openly and innovatively_**; we will support knowledge sharing on these innovations in public sector practices with policymakers across the West Midlands. Challenge-led procurement identifies shared global city challenges, and the city twin platform forms the basis for attracting global investors and businesses that are keen to exploit it and drive trade and investment. Our innovation is in bringing together proven methodologies and creating the tools and methods that will revolutionise how places innovate.